The Compact Gamma Camera (CGC) – An advancement in imaging for cancer diagnosis

Sentinel Lymph Node Biopsy (SLNB) is a minimally invasive surgical technique which
determines the likelihood of cancer spreading from a primary tumour & becoming metastatic
throughout the lymphatic system. It is the most common procedure for evaluating &
diagnosing breast cancer & melanoma which have both experienced a significant rise in
incidence globally.
The most common method of SLNB (~99% of all SLNB procedures) uses pre-operative
gamma scintgraphy, injection of blue dye/radioactive substance (typically Tech 99) &
detection of the SLN using a gamma probe. Despite its widespread use, there are a no. of
recognised limitations:
- Cost & inflexibility of gamma scintgraphy
- Probe signal masked by injection site activity
- Probes inaccurate when detecting lesions in deep seated nodes
- Blue dye dissipates quickly causing issues with tracking nodes
These limitations result in the SLN being located in just 92% of procedures; & a high
procedural false negative rate of up to 15%. False negatives lead to under-staging & undertreatment
of individuals with node positive breast cancer, subsequently leading to higher rates
of recurrence.
Xstrahl’s mkt investigation has indicated that a significant need exists for an advanced gamma
camera for use in SLNB with a particular emphasis on more accurate imaging techniques &
miniaturisation of components. Xstrahl aim to address this need through the development of a
high spatial resolution multi-modal imaging Compact Gamma camera (CGC), which will
deliver the following benefits over current technologies:
-Combined optical & gamma imaging to provide a 3D image
- Improved resolution (<1mm)
- A low cost design (sale price~£50,000)
With considerable increases in cancer incidence projected as a result of an ageing
demographic, & with the global cancer/tumour profiling mkt already a $13.30 bn industry, the
development of the CGC represents a significant business opportunity, with mkt entry
expected in Q3 2015